Homo Liber: Nonconformism and Artistic Self-expression in 1980s Siberia

Existing literature on Soviet Russian dissidence in the 1970s and 1980s and its relationship with Western aesthetics tends to concentrate on the populous centres of Moscow and Leningrad.
Cultural studies of late-Soviet Russia, including Ann Komaromi's (2007) investigation of unofficial late-Soviet culture and Zumati's (2005) review of Soviet 'underground' culture from the 1960s - 1980s, though broad in their stated scope, deal almost exclusively with the more developed western side of Russia, seldom venturing very far into the country's eastern regions.1 This project proposes to address the gap in the existing literature by looking at the unconventional designs produced at the architectural faculty of the Novosibirsk Institute of Engineering and Construction (Novosibirskij inzenerno-stroitel'nij institut, henceforth NISI). The designs produced by the Institute fall into the category of 'Paper Architecture', that is, architectural designs never intended to be realised but rather to carry a message or make a point. Most of the attention given to the Paper Architecture movement, which was active primarily in Moscow, Tallinn and Novosibirsk during the 1980s, has focused on its most prominent members, Aleksandr Brodsky and Ilya Utkin (see Nesbitt, 2003; Weizman 2009). However, the works, attitudes and approaches of Novosibirsk school members, as
well as others such as the intricate visionary Iskander Galimov, are as yet under-researched. Further research into the attitudes and approaches of Russian architects and artists outside the immediate influence of the country's two major cities towards dissidence and avant-garde self-expression would help to elucidate the broader picture of Russian engagements with ideology in the late-Soviet period.